Rewriting wor(l)ds: A transdisciplinary and participatory investigation of how poetry can support young people’s literacy engagement and wellbeing

While literacy (reading and writing) is associated with numerous benefits, literacy engagement among young people is at an all-time low, underscoring an urgent need to better understand the factors that drive literacy and leverage this understanding to reinvigorate young people’s literacy practices. Poetry – a relatively low-time-investment/high-emotional-payoff literary form – uniquely overcomes many identified barriers to young people’s literacy. But is poetry being offered to young people in effective ways?
Advancing the Fellow’s innovative creative practice and transdisciplinary theories, his collaborative neuroimaging and behavioural psychology experiments have begun to indicate how creative reading-response activities (versioning, text manipulation, image-addition, etc.) – as opposed to the comprehension/critical activities prioritised in schools – enhance the aesthetic experience of poetic language. Meanwhile, the Fellow’s pilot coproduction work with young people – in partnership with app-developers and literacy organisations – is demonstrating how mobile apps can offer young people unprecedented access to poems, opportunities for creative reading-response, and safe ways to engage with peers, fostering creativity, expression, and connection. This project will synthesise these methodologies, collaboration networks, and empirical foundations, leveraging the FLF scheme’s unique scope and support to inaugurate a uniquely large-scale, transdisciplinary, and community-informed investigation of how creative interaction with poetry influences literacy engagement, and incorporate these findings into a tech-based solution capable of supporting literacy at scale and generating new knowledge of literacy practices and their wellbeing benefits.
The project’s two workstreams will be fully integrated, shaping and propelling each other: (1) a series of lab-based behavioural and neuroimaging experiments specifying the mechanisms behind creative reading-response’s effects on poetic language processing for young people, and (2) applied mixed-methods-research exploring how creative poetry practices can support literacy engagement and wellbeing, using workshops, interviews and secondary data analysis from literacy organisation partner datasets. The project will be guided throughout by a coproduction team of young people from the target age-group (12–18yo) and supported by parent and poetry-educator advisors, an academic supervisory board, and the FLF’s rich support network. Young people will be empowered to shape research – informing experiment design, selecting stimulus poems, codeveloping tasks – contribute to community poetry workshops, and guide scientific and policy outputs. Central among these will be the development of the interactive poetry mobile app called ‘ReWriter’, which will be founded on the project’s insights whilst fostering further investigation and translating research into public impact.
By year 4’s end, we will have coproduced academic/methods scholarship and open-source data and resources, connected with communities through workshops and festival talks, planned education policy initiatives highlighting poetry and creative reading, and codesigned a ‘ReWriter’ app ready for large-scale user-validation. Further funding will support this validation with diverse users, analysis of usage data and user-surveys to investigate literacy’s effects on psychological wellbeing, and work with external partners and university teams to develop strategies for long-term app sustainability, policy initiatives, future research, and international expansion.
With open-science, team co-development, and community-guided principles shaping every facet, this one-of-a-kind project will position the Fellow and team as true research leaders at the intersection of literacy, literary theory, creative practice, neuropsychology, and wellbeing, transcending traditional disciplinary boundaries. Focused on this drastically under-researched intersection and founded on the Fellow’s well-piloted methods, collaborations, and insights, this work will catalyse new scientific discovery, inform education policy/practice, and produce a community-guided, research-backed, tech-supported output capable of affecting large-scale, real-world change.